VAFS Vehicle Active Floor and Seat System

Whilst there is currently no effective response to landmines encountered by civilian vehicles
operated by NGO’s engaged in mine clearance work, mine protected military vehicles are
now heavily “up armoured” with “V” shaped hulls to divert the blast from the vehicle belly.
Unfortunately up armouring presents logistical problems particularly for military vehicles
such as the inability to cross weak or light bridges, exceeding helicopter lift capacities,
excessive fuel consumption, and reduction in speed and manoeuvrability and alternative
active mine protection solutions with a low weight penalty particularly for reconnaissance and
special forces vehicles are now being sought. ABBS has patented an active system based on a
fast reaction ballistic motor to stabilise the floor during the first phase of the mine blast and
novel Linear Rocket Motor (LRM) to counteract Vertical Global Acceleration (VGA) of the
vehicle in the second high impulse phase of the blast. We propose to develop and demonstrate
the Vehicle Active Floor and Seat (VAFS) system together with lightweight composite wound
LRM’s to counter VGA to provide a light totally active mine protection system for agile
armoured vehicles and SUV’s for civilian use in mine clearance.